Gender in the Online Far Right: Mapping Transnational Linkages and Fractures

Academic research and policy have historically neglected the role of gender in extremism and terrorism. The proposed project intends to address this gap. Its aim is twofold: to analyse online English language textual data and to map far right social media networks, in order to identify the precise means by which far right narratives and actions spread transnationally. It is expected that the resulting research will contribute to a deeper understanding of the contours of the online far right, and the intricacies of gender within them; and will inform government policy on counter-narratives, and social media companies' efforts to combat extremism on their platforms.